Amber the Workshop Declaration and Moving Image Distribution

Through an examination of the work of Amber during the 1980s and early 1990s, the research programme will explore the role played by the Workshop Declaration and Channel 4 funding in enabling the wider distribution of community, radical and independent film and video during the 1980s. The research will also examine how/to what extent Workshop Movement models of production and distribution, aimed at giving local communities and their interests a (media) voice, are now being drawn into contemporary online delivery via Amber's Heritage Lottery funded project which aims to extend access to their collections.